UHT expansion

The expert will know how to adapt our recipe for long life milk, they will be able to develop new recipes for our range, and they will be able to test these recipes on specialist equipment.